EuPRAXIA Preparatory Phase Project

EuPRAXIA is a distributed, compact and innovative accelerator facility based on plasma technology. It has been selected for the 2021 Update of the ESFRI Roadmap. In its first phase, its consortium of 51 institutes and industry partners will construct an electron-beam driven plasma accelerator in the metropolitan area of Rome, thus bringing innovation, potential for spin-off companies, state-of-the art scientific applications and a vibrant international user community to the middle of Italy. In its second phase, EuPRAXIA will build one laser-driven plasma accelerator at a site to be chosen between several options in Europe. EuPRAXIA will serve users in ultra-fast science, e.g. on high-resolution medical imaging, deeply penetrating positron annihilation spectroscopy for materials and with Europe’s most southern free-electron laser (FEL). It will offer fascinating capabilities for research on biomolecules, viruses and microscopic processes. EuPRAXIA will thus be a transformative step in the development of ultra-compact accelerators and applications. The Preparatory Phase project EuPRAXIA-PP will prepare its full implementation.